Innovation Voucher for Prof MJD-r13

"Professor Matthew Dickinson's research focuses on molecular diagnostics of plant pathogens, including work on
root-infecting pathogens of tomatoes and phytoplasma diseases of a range of plants. He will provide his expert advice to
Azotic Technologies Ltd. to help them develop new, advanced methods for detecting their nitrogen-fixing bacteria in field situ
ations.This ability will enable farmers to make informed choices about nitrogen fertiliser application."